University of Bath and Helander Precision Engineering Limited

To develop new, robust verification methodologies to provide 'right first time' manufacturing capability and underpin growth via de-risking the supply to global customers.